Verifacts

This proposal is to develop a secured online background/employment verification service. This would help employers or third party organisations securely verify the credentials of potential employees/candidates.